Breathe

Breathe is a package of collaborative innovation, predominantly led by suppliers, which will reduce emissions of CO2 by 16.5% for Jaguar Land Rover's (JLR) next-generation petrol engines. Reducing emissions from petrol
engines is vital to reducing overall transport emissions: petrol will remain predominant in propulsion systems for many years (allowing time to establish the global infrastructure necessary for electric vehicles, especially in developing countries). JLR provides integration capability and a route to market for all the technologies:

partners can pursue interest from other OEMs to exploit further. Each innovation alone does not deliver

sufficient improvement to justify the extra investment and risk but, collectively, with backing from JLR and

with Government support, they: constitute a package of innovation that can deliver environmental gain

without prejudicing performance, draw inward investment into the UK's supply chain, develop technologies

with a minimum 10-year expected manufacturing life span, embed new skills into the UK's supply chain, and

create and protect 713 direct (3,294 indirect) UK jobs in engineering, manufacturing and production.